Raphael's Impact on Venetian Painting and the Rise of the Empathic image

This project examines the previously unacknowledged influence of Raphael (1485-1520) on Venetian Renaissance painting of the mid and later sixteenth century. My thesis will challenge the usual idea of a clear binary division between the design-based art of Florence and Rome and the colourism of Venetian art. It will explore the widespread adaptation of 'Raphaelesque' forms in Venetian art of the later Renaissance. It will also examiner the wider expressive impact of Raphael's compositional approach, paying particular attention to Venetian adaptations of Raphael's 'empathetic images': works which rely on a dramatic heightening of the relationship between beholder and work.